Qvision - A hybrid QT system for visualisation of buried utility assets

An extensive buried utility network (e.g. water mains, >415,000 km, and sewer pipes, >343,000 km in the UK) underpins modern society and provides essential services for daily life. Often, the location and condition of these assets is poorly understood. OXEMS has developed a unique integrated solution offering virtualization of buried assets provided they have been located and tagged with the company’s unique tags. Qvision is a feasibility study which will investigate the market potential of incorporating Quantum Technology gravitational sensors with OXEMS’ integrated solution, thus enabling utility customers to access and visualize a significantly larger proportion of their network rapidly whilst retaining many of the unique advantages of the OXEMS solution. Qvision will cover the potential impact on the UK economy of manufacturing British designed QT gravitational sensors for deployment alongside OXEMS integrated solution in the global market. This will be achieved by undertaking market and commercial testing with potential UK clients and an assesment of the relative competitive strengths of the proposed new integrated solution.